Extending ExoMol into the ultraviolet: Sulphur containing molecules

The ExoMol project provides spectroscopic and other data on molecules which are used world-wide for studies of exoplanets as well as other astronomical objects such as brown dwarfs and cool stars. It is proposed to expand the database to cover process stimulated by ultraviolet (UV) radiation. Both photoadsorption and photodissociation will be studied as a function temperature of the absorbing molecule: initial studies have already shown that the rate of photodissociation, a key parameter in the atmospheric chemistry of exoplanets, can show strong dependence on the underlying temperature of the molecule in question. The proposed project will focus on the effects of UV light on water, important in many atmospheres and, given the widespread interest in sulphur chemistry, sulphur-containing molecules such as H2S, SO2, HS, SO and S2. Studies will start from first principle electronic structure calculations which provide potential energy surfaces and transition dipole moment surfaces; these surfaces will be adjusted so that nuclear-motion calculations using them reproduce the low temperature cross sections such as those available in the Leiden database and elsewhere. Calculations will then be repeated as a function of molecular temperature. All the results will be made available via the ExoMol database, www.exomol.com.